Aqua8

The Aqua8 multi functional micro processor has been specifically designed to reduce water usage within habitated buildings from office blocks and hotels through custodial units to independant living accomodation; in addition to the above the Aqua8 has the ability to monitor water usage per outlet (tap) / WC and can give usage reports on request. Within assisted / independant living accomodation the Aqua8 is able to recognise usage patters and with this information alarms can be set to alert the warden or staff to the health and welbeing of the room ocuppier thus making constant but unobtrusive monitoring possible.